A case study exploring the experiences of Black students in Canadian Higher Education studying English or Science

ESRC : Lesley Nelson-Addy : ES/P000649/1

An exploration of undergraduate Black students' experience of higher education at the Univerisity of Calgary. In order to explore the experiences of Black students who specifically study English or Science at the univeristy, we intend to recruit at least five undergraduate students from each subject, and conduct a group semi-structured interview with each group about their experiences of the universitiy. These interviews will be video recorded in order to distinguish the speakers. Discourse analysis will be used to analyse all of the data and it will be used to write a paper and findings will be shared in a conference.